Measurements needed

Paint remover you can wash your hands in - new formula, fast, effective, multi function, biodegradable paint remover. FREE FROM methylene chloride, dichloromethane, DCM, caustic and acid